Targeted discovery of novel cellulases and hemicellulases and their reaction mechanisms for hydrolysis of lignocellulosic biomass

Technical abstract
The aims of DISCO are to develop more efficient and cost-effective enzyme tools to improve the production of bio-ethanol from lignocellulosic biomass, and understand how these enzymes work. By exploiting the natural diversity of microorganisms, our aim is to find new enzymes able to break down cellulose and hemicellulose more efficiently. The synergy of different enzymes and the recyclability will contribute to increasing the efficiency of the process. Systems for industrial enzyme production will be developed and the project will demonstrate proof of concept in a pilot study.